Multi-bang Regularisation and Applications

The goal of the project will be to study so-called multi-bang regularisation methods for imaging problems in which the image is known to only take on a finite number of possible values. The student will consider both theoretical questions related to convergence of algorithms, as well as practical applications. Initial focus areas will be the combination of total-variation regularisation with multi-bang, and application to the emission tomography problem.